reactpharma

As patients are already using self-monitoring devices the key missing data is the understanding of the GPs acceptability of remote monitoring that would replace a select number of visits to the GP practice. To this end it is proposed that React will use an external consultancy [Medilink North West] that specialize in surveys in the healthcare space to develop a questionnaire to elicit the response of GPs to this form of remote monitoring for controlled conditions.